Genomic and epigenomic analysis of ageing in haematopoiesis and the immune system.

Technical abstract
Ageing is a multidimensional process associated with decline in many physical and psychological functions. These life changes have their origin in our genomes, and are influenced by diet, life-style and the environment. One of the key changes associated with ageing that seriously affects the health of the elderly is a decrease in the functioning of the immune system. The immune system normally works to fight infections to keep us healthy. However, the immune system in the elderly is less active, leaving them much more prone to infection and resulting in deterioration in the quality of life in later years and in many cases early death. In this project we will apply powerful new genome-wide technologies to measure many of the effects of ageing in mouse blood cells, with a particular focus on B cells, the blood cells that make antibodies and form a major part of the immune system. We will use this information to identify specific genes whose expression or function is altered in cells from aged mice, and which may be contributing to a deterioration in immune cell function in the elderly. We will then attempt to change the expression of some of these key ageing-related genes experimentally, to determine their role in acceleration or delay of the ageing process and immune system function. A potential impact of this work is an extension of the healthy life span, by providing new information and understanding of the processes of ageing in immune cells and other cells of the blood.